Understanding membrane curvature-induced lipid sorting through molecular simulation

EPSRC : Paul Smith : EP/N509498/1

Lipids are biological molecules that have hydrophobic tails and hydrophilic headgroups. Along with proteins, lipids constitute the complex fluid mixture of biological cell membranes. There are hundreds of types of lipids in cell membranes, each with a different combination of tail and headgroup, and many serving important biological functions. The lateral organization of lipids - the way in which different lipid types mix with one another - also serves important but poorly understood biological roles, including providing platforms for transmitting signals across the membrane.

Physics-based computer simulations offer a unique opportunity to study biological structures at sub-nanometer resolution. We will use computer simulations to systematically study the effect of curvature on lipid mixing and the local physical properties of the membrane. This will both add to our general understanding of membrane biophysics as well as allow us to better model the behavior of complex biological structures like red blood cells.